Freedom to Operate search for development of a novel extraction method

InterPharm wishes to carry out a ‘Freedom to Operate’ patent search to guide development of a novel method to obtain an enriched source of a bioactive molecule from an edible exotic fruit, for use as an ingredient in a patent-protected Medical Food product.